PRUEX

This early stage feasibility project will trial the effectiveness of applying disinfectant in a new way to reduce greenhouse gas emissions and improve flock health and profitability in deep litter broiler houses. The project will also develop an automated applicator, and report on the trials.